Using artificial intelligence for automated habitat assessment (AI-Hab)

Habitat recognition as a proxy for biodiversity is essential to the success of Biodiversity Net Gain (BNG) policies, which are due to be enacted for developments across England under the Town and Country Planning Act (1990) and the Planning Act (2008) from January 2024. The UK Habitat Classification (UKHab), upon which BNG metrics will be based, provides a consistent framework for habitat classification. The use of such a classification ensures that we can map and measure how habitats differ according to where they are and their conservation value, and in turn monitor how they change over time in response to management. Despite significant advances in the tools to recognise and monitor species, there are no equivalent tools for habitat recognition from ground-based imagery. Using tens of thousands of images from UKCEH’s long-term nationally representative Countryside Survey, this project will leverage the latest technological advances in computer science and software engineering to deliver an automated monitoring tool for UKHab-based habitat classification. Using state-of-the-art Artificial Intelligence (AI) pipelines developed at the University of Lincoln, we will process this imagery and associated habitat labels to produce a tool (AI-Hab) that can provide a user with habitat information in line with UKHab classifications from field-based imagery. The resulting product will be integrated into a prototype version of an existing and widely used AI plant identification app developed by UKCEH – the E-Surveyor. The app will be optimised for use in new and existing land mapping applications for BNG assessment and for future uses, including potentially the Defra EBN (Environmental Benefits for Nature) tool. The product will also provide an excellent platform for the future integration of species/habitat data within species recognition tools and for improving the accuracy and resolution of habitat mapping from satellite data.